Authoring Tools for Immersive Lighting Experiences

A feasibility study to develop and test concepts for object-oriented authoring tools able to create lighting tracks and experiences around a variety of media content and to develop testing methodologies for evaluating effectiveness of both the tools and the generated experiences.